Nudging behaviours Towards Consistent Home Recycling (NoT-a-CHoRe), reducing contamination and increasing volumes of correctly separated plastics packaging in household waste streams

Litter Aware Ltd addresses the ever-growing problem of litter, and the issues associated with it, utilising a combination of behavioural science and technology_._ Our unique approach to litter management (the 'LitterLotto' App) is incentivising people to dispose of litter in an appropriate manner, increasing material collected for recycling by offering prizes for the correct behaviour. The use of our 'LitterLotto' App directly reduces the negative impact of litter in the environment, improving well being associated with cleaner community spaces and supporting the circular economy. In its simplest form our mobile app 'LitterLotto' asks people to take a picture of litter as they dispose of it, in exchange for the chance to win a prize ("Bin it to Win it").

This feasibility project builds on our basic 'LitterLotto' platform to work specifically with local authorities to develop educational, and incentive based, App technology adaptations to encourage citizens to place used plastic packaging in the correct recycling bins **at home**. Residents don't always do the right thing due to lack of education or understanding, unclear messaging, and or lack of convenience. We aim to help and reward them do the right thing.

The **@Home** functionality will directly benefit local authorities by reducing contamination and increasing materials available for revalorisation. In this feasibility study we will work in collaboration with Buckinghamshire Council to specifically design communications, messaging and rewards to ensure greater compliance between plastic packaging types to direct them to the correct waste stream. We aim to reduce 'wish cycling' and encourage the separation of bathroom plastics making it easier for citizens to understand which bin to use for which packaging.

More correct behaviours will result in greater and cleaner volumes of plastic packaging material being sent to plastic recycling facilities. This has a direct market value to those producing recycling grades of plastics, leading to greater volumes of recyclate placed on the market, and thus supporting the circular economy and UK Plastic Packaging Tax legislation.